A novel epigenetic mechanism controls gene expression in neurons.

The neurodegenerative disorders Alzheimer?s and Hungtington?s diseases are leading causes of morbidity and mortality and there is not effective treatment for either. One important obstacle to the development of treatments for such devastating diseases is the poor understanding of the basic cellular and molecular mechanisms that maintain a healthy brain. Studies done in many laboratories have identified a family of proteins, collectively called neurotrophins, as major players in supporting the development of the brain during embryonic life. Moreover, neurotrophins are essential for the normal functions of adult brain, promoting crucial processes such as nerve regeneration and the establishment and maintenance of new memories. The lack of neurotrophins late in life may explain the deterioration of brain functions. Consistent with this idea, many patients affected by Alzheimer?s disease show significantly reduced activity of neurotrophins in the brain. A recent study has shown that delivery of NGF in brain of patients affected by Alzheimer?s disease resulted in a dramatic improvement of clinical conditions (Tuszynski et al, Nat. Med., 2005). Thus, the increased understanding of how neurotrophins influence neuronal development and function could well lead to the development of novel therapeutic strategies to prevent and treat neurodegenerative disorders. The goal of my research will be to understand the role played by neurotrophins in developing and mature neurons and to identify novel genes linked with their activation in the adult brain.

Technical abstract
The proper wiring of the mammalian nervous system is a task of unique complexity, which requires specific point-to-point connections between billions of neurons. Precision in neuron-to-target connectivity during development is achieved, in part, by the overproduction of individual neurons and synapses and the selective maintenance of only an optimal subset. Mechanistically, this Darwinian selection is best understood in the peripheral nervous system where developing neurons compete for limited amounts of survival and growth- promoting factors produced by their targets. The best characterized neurotrophin factors are the nerve growth factor (NGF), brain-derived neurotrophic factor (BDNF) and neurotrophin 3 (NT-3) collectively known as neurotrophins. The intracellular mechanisms by which neurotrophins influence survival of developing neurons remain poorly understood. My previous studies showed that the transcription factor cAMP Response Element Binding Protein (CREB) is a crucial effector of neurotrophin action both in vitro and in vivo. It is widely believed that CREB binding to its response elements (CREs) within target gene promoters is constitutive, but I demonstrated that it is stimulus-inducible and correlates with gene transcription. I also showed that neurotrophin-dependent CREB DNA binding is regulated by a novel, nitric oxide (NO) pathway that modulates histone acetylation levels. Importantly, I found that NO regulates expression of CREB target genes in vivo in response to novel and enriched environmental (NEE) conditions, which are well known to activate the expression of CREB target genes in CNS neurons in the hippocampus and somatosensory cortex. NEE conditions have also been shown to stimulate a variety of plastic responses, including increased dendritic arborization, synaptic density, neurogenesis and memory functions, and are apparently associated with a lower incidence of neurodegenerative diseases in humans. The cell and molecular mechanisms underlying these plastic changes have not been fully elucidated but enhanced synaptic activity and increased neurotrophin signalling have been implicated.
The goals of the present project are:
1) characterize neurotrophin-dependent regulation of NO signalling in neurons
2) identify the nuclear target and the nature of the post-translational modifications occurring upon neurotrophin-regulated NO synthesis
3) identify genes regulated by NO in response to NEE conditions
These lines of work, investigating both the mechanisms of neurotrophin signalling to the nucleus and the gene targets of neurotrophin activation in vivo, should together provide a platform from which to understand how these crucial factors function in the establishment and maintenance of the nervous system.